Sustainability & Safety in Second Life Batteries

Due to the growing demand in Energy Storage Systems (ESS) in Europe, Chimera Energy's aim through this feasibility study to is to learn and establish a route to market that will have a considerable impact to the circular economy.

Besides the UK, Germany and Italy have a considerable market share within this sector, so understanding the market policies and needs in these territories would be advantageous in delivering a crucial solution without delay. Time is of the essence.

Chimera Energy proposes packs constructed with proprietary weld-free technology designed for re-manufacture and second-life potential ensuring unrivalled:

* Scalability (flexibility)
* Performance
* Safety
* Longevity (endurance)
* Cost effective solution

Currently working on projects addressing the ATV, Forklift and Marine markets, Chimera Energy's focus is to provide a unique and innovative solution for the Energy Storage sector and more importantly, work towards a net-zero future globally.